thesqua.reinnovate

"Welcome to thesqua.re serviced apartments, celebrating 7 years of success in hospitality.

Previously known as House of Modern Living, we have rebranded into thesqua.re to introduce something new to the serviced apartments industry. We offer corporate mid to long term accommodation and relocation solutions in our premium serviced apartments in London, Paris and New York, and as House of Modern Living, we won several industry awards for our exceptional quality and service.

As thesqua.re, we are reimagining business travel. We are offering our clients an all-in-one online account where they can manage all bookings and finances in one place, collate management information, and clients earn loyalty points on every single booking. These loyalty points can be redeemed for discounts against future bookings, and especially businesses with multiple travellers can earn great savings.

Our experienced London based team helps you find the solution that suits your needs with a flexible and friendly approach. Get in touch today and see what we can do for you and your business. "